Behavioural insights into cyber security

Westgate is commissioning research form the LSE that applies the lessons of behavioural science to people’s use of digital technology in the workplace. Using the Mindspace framework to consider people’s interactions with technology and recommend measures to improve the security aspect of their behaviour.